Small molecule signalling in Campylobacter jejuni

Technical abstract
CbrR is an orphan response regulator found in all genome-sequenced species of Campylobacter, the leading bacterial cause of human gastroenteritis. CbrR contains 2 N-terminal phosphor-receiver domains predicted to play a regulatory function, and a C-terminal GGDEF domain. GGDEF domains are known to possess diguanylate cyclase (DGC) activity, synthesising the bacterial secondary messenger cyclic-dimeric-GMP (c-di-GMP), which has been implicated in regulating various phenotypes including; multicellular behaviour, cell differentiation and virulence. Campylobacter CbrR proteins can be divided into two subtypes, depending on whether the sequence derives from chicken colonisers or non-colonisers. In the non-colonisers (e.g. C. fetus) the protein contains a C-terminal GGDEF domain in which a highly conserved active-site motif is conserved. However in CbrR from chicken colonising species of Campylobacter this GGDEF motif is not completely conserved, although all other essential residues of the domain are. This sub-grouping of CbrRs, taken along with the fact that a cbrR mutant of C. jejuni (a chicken coloniser) shows increased sensitivity to bile and reduced ability to colonise chickens, suggests that CbrR is a key determinant of a Campylobacter species ability to colonise chickens. A full mechanistic understanding of the CbrR signalling pathway is therefore essential as it raises a real possibility for interventions to reduce the Campylobacter burden within the food chain. This aim of this project is to unravel the CbrR dependent signalling pathway and to determine mechanistically how this pathway leads to increased bile resistance. The enzymatic function of the CbrR GGDEF domain will be studied using in vitro and in vivo DGC assays and possible differences between proteins from C. jejuni and C. fetus will be explored. The role played by the receiver domains in regulating CbrR function will be examined using in vivo studies with site directed CbrR mutants in C. jejuni.